IMPACT (Imaging by Microwave Phase And amplitude ContrasT)

The feasibility of Computed Tomography (CT) scanning that uses Radio Frequency (RF)
waves rather than X-rays has been demonstrated in a feasibility study undertaken by Disect
Systems Ltd and subsequently by a preliminary proof of concept study by Scannerfutures. The
market opportunity for RF CT has been investigated and shown to be compelling in a study
also undertaken by Scannerfutures. This project will build upon the success of the previous
studies by further developing the technology required to bring this new breed of scanner to
fruition.
X-ray CT scanners are widely used across the public and private sectors, particularly in health.
They can be large expensive installations and the use of X-rays carries a certain risk. In
contrast, RF CT scanning is intrinsically safe, lends itself to a simple compact construction
and can be widely deployed where X-ray CT is impractical. Furthermore, RF CT has the
potential to be significantly less costly than X-ray CT in manufacture, installation
infrastructure and maintenance. It is therefore feasible for desktop sized RF CT scanners to be
deployed in GP surgeries and community clinics for the frontline assessment of minor
injuries. That would enable these centres to deliver a more comprehensive service to their
local communities and help to reduce the burden on hospitals. In addition to health and
medicine, compact portable RF CT scanners would find widespread use in veterinary practice,
research, industry and security. RF CT is therefore well suited to deployment on a scale far
exceeding that of X-ray CT and has the potential to create a new and expanded market place.
RF CT is game changing. This subsequent proof of concept project aims to further develop
the core technologies required for RF CT, to the point where third party external investment
can be sought. This will enable the project to move RF CT into the ‘regulated product
development’ phase in preparation for clinical trials and certification.